ProtectBox - Security for all that Builds Back Better: iterating existing B2B Cybersecurity Comparison Website/Marketplace for B2(B2)C, B2G/I

Every day we hear about another cybersecurity attack, but an increasing COV-19 woe for most small & medium businesses (SMBs) has been an increase in cyberattacks, with cybercriminals exploiting the change to remote...amplifying an existing problem of trying to buy cybersecurity (if it's not thousands of pounds & months wasted with a consultant then it's the headache of jargon, or both) with misinformation and exploitation.

So SMBs now need a quicker, simpler & affordable way to buy cybersecurity, more than ever! Cybersecurity Comparison Website & Marketplace - ProtectBox - lets SMBs (anywhere in the world) in an hour for free, online, find & buy all their cybersecurity in 1-place by filling out a simple online questionnaire with lots of friendly no-jargon features to help, then compare bundles & pay in 1-click. Whether they're technical or not! We can easily extend the existing B2B Security Marketplace to B2G/I(nfrastructure) and B2(B2)C iterations, which our Partners are working with us to do.

We also take away the pain for Cybersecurity suppliers selling to SMBs by not just generating them leads (at a hugely inflated COV-19 subscriptions) but actual sales at fair (pre COV-19 & benchmarked to the rest of the market) commissions. COV-19 has accelerated a correction in the cyber-supplier market, making ProtectBox best placed to support them too.

We've multiple income streams of re-seller fees from SMBs, subscriptions from SMBs & Suppliers & in-license/white label fees. In same way, banks sell insurance as add-on, ProtectBox can be sold as all-in-one cyber add-on by accountants, banks, insurers, lawyers, telecoms, even governments. 4 on-boarded, 100 in pipeline. COV-19 has increased partner traction, an insurer has agreed in principle half our 2020 Sales to bundle us into their services. Top Payment provider & Ethical FinTech marketplace discussing similar bundling and iterating to B2(B2)C. Governments and Defense behemoths interested in new B2G/I. Hospital & Waste management not-for-profit interested inconverting our award-winning Security AI to work as an 'AI Marketplace as a Service' for their non-Security products.

We can offer what we do by being a lean team but with the right skills -- all of CEO Kiran Bhagotra's career has been about winning hearts & minds, most recently in the Cabinet/Foreign & Commonwealth Office. She is supported by Product Lead Incisive Edge (Sales/marketing aficionados); Commercial Leads Ben Brabyn (Government & industry ecosystem expert) & Brett Hurll (Sales & Telecoms serial entrepreneur). Plus Data Leads/Development team with 10+ years experience across all the B2X markets that this project would develop. We're all for girl power & inclusive, sustainable leadership to Build Back Better!

As a result, we've won 8 Awards, including CogX 2020's Best AI in Cybersecurity; 2020, 2019 & 2018's Most Influential Women in UK Technology longlist; Wired Security 2017 with coverage in The Times, Telegraph, Wired, CityAM, Evening Standard amongst 30+ others. Help us help you! Sharing is caring so spread the cyber love by joining the ProtectBox family today by signing up at www.protectbox.com, following @ProtectBoxLtd, partnering or investing & MayTheProtectBoxBeWithYou!